Ultra-Efficient Isothermal Rotary Vane Compressor-Motor

Rotovane is developing the world's highest efficiency compressed air energy storage technologies for heavy transportation and distributed energy markets. The technologies offer superior efficiency, power density, energy density, cost and durability than battery, hydraulic, flywheel and existing compressed air hybrid and energy storage systems. When combined with waste heat from power plants or vehicle engines, round trip storage efficiency can exceed 100%.